Accelerating the adoption of circular sanitation demonstration systems for improved health outcomes (ACTUATE)

ACTUATE will co-deliver two community-based pilot demonstration bioenergy systems in Ghana and Nigeria that will support an accelerated uptake of a safe circular water economy connecting waste, human health and energy, food and soil security. It will to grow transformational impact from the current Lancaster GCRF funded portfolio with West African partners and provide practical evidence that working with, in and for communities will deliver the most sustainable solutions for waste management in sub-Saharan Africa.

Africa generates thousands of tons of solid waste daily, most of which ends up in open dumps and wetlands, contaminating surface and ground water and posing major health hazards. Waste is culturally seen 'not in my backyard (NIMBY)' issue. The mindset of considering waste as a 'please in my backyard (PIMBY) philosophy is at its infancy, if exists at all. Most people do not know, hence undervalue, the energy, food production and soil enrichment potential of waste. They also are unaware of the health danger of invisible enemies such as drinking water and food contamination from poorly managed waste.

There is a critical need to show that small scale, off-grid bioenergy systems do work, that they are sustainable and are capable of delivering solutions to waste management, power generation, food and soil security and improve people's health and well-being in peri-urban/informal and rural communities. The demonstrator pilots will encompass the collection of waste materials, their sustained processing through AD and the realisation of product values. They will be integrated into 2 distinct community-based settings: a small, domestic system associated with a community school in Accra, Ghana and a larger university campus-based activity in UniBen, Nigeria. Evidence from the demonstration pilots will enable potential investors and policy makers in both Nigeria and Ghana to have the technical and social evidence and confidence that these systems can work in situ beyond the laboratory. They represent the first and vital step for our partner organisations (CGE Nigeria, UNiBen, CSIR and LU Ghana) to take a lead in commercially growing business opportunities through entrepreneurial leadership in this domain.

The ambition, objectives and workplan for ACTUATE emerge from Lancaster's deep engagement with researchers and research users in sub-Saharan Africa through several GCRF-funded research and capacity-building projects. Africa is a strategic priority for Lancaster which is currently the only UK University to have a campus on the continent. In addition to our long-standing partnership building in Ghana and Nigeria, Lancaster University has grown national leadership in eco-innovation - innovation supporting both business growth and the environment. It has the capacity to translate high quality research into "real world impacts" as demonstrated by Lancaster's double award-winning Centre for Global Eco-innovation (CGE) http://www.globalecoinnovation.org . CGE has demonstrated that eco-innovation can deliver positive benefits to both the economy and the environment and is fundamentally underpinned by the need for end-user driven research. At the heart of our eco-innovation vision for Africa is the needs to promote medium-to-long term economic growth that is both resilient to future climate and where possible able to mitigate the impact of environmental change.

Potential impact
This project represents the first community-based demonstrator systems for circular waste to energy solutions in Ghana and Nigeria that will also support sustainable agriculture and positive community health outcomes.

Who might benefit from this research?
CSIR and LU Ghana and UniBen represent our core partners for this translation demonstration project as we have excellent working relationships with them (operational, management, financial) and considerable enthusiasm in place to accelerate the technology readiness of our existing GCRF research to scale and grow impact. The translation and impact activities build logically on our low carbon innovation platforms including the award winning Centre for Global Eco-innovation at LU and our recently formed Centre for Global Eco-innovation (Nigeria).

Ghana: Umar Bun Hatab Islamic school at Madina Zongo, Accrawill host our demonstrator site and will directly benefit from the biogas energy produced. The community which the school services will provide the necessary feed stocks for the AD plant. The Council for Scientific and Industrial Research (CSIR) and Safi Sana (a waste-to-energy SME) will provide the technical expertise to co-design and co-deliver the technology. Accra-based NGO Green Advocacy will work to mobilise the local community. LU Ghana will work with the community to develop a new value chain and business model for the AD system.

Nigeria: UniBen will host the demonstrator and benefit from the energy produced. Feedstocks will come from the campus. Colleagues at UNiBen and the National Centre for Energy and Environment (NCEE) will provide the technical expertise to co-create and optimise the technology. The Nigerian Environment Society will disseminate the project progress and case study material across its 500+ membership. CGE Nigeria as an SME will drive the expansion and commercialisation of the technology. Influencing local/national policy makers is key to expanding the impact of our demonstration pilot. At the local level, we will engage with community leaders, government representatives for water and waste management and invite their participation in local stakeholder workshops. Nationally, we will engage at ministerial and advisory levels throughout the project via our existing RECIRCUATE Steering Group.

How might they benefit from this research?
This GCRF Translation award will demonstrate in two pilot projects that through working collaboratively, our research and user community partners will have the capacity to transform existing GCRF-funded research to a community-scale AD demonstration bringing technology and community co-design together from the start. Our programme will build on several GCRF projects to build capacity and capability and is fundamentally interdisciplinary bringing together microbiologists, environmental scientists, social scientists, engineers and health professionals. Optimisation of AD technology from RECIRCULATE is pre-commercial and demands demonstration in communities to enhance community acceptability and market uptake. Demonstration is urgently needed to show the commercial viability to those who might benefit from it directly, local/national policymakers and prospective businesses wishing to take advantage of the opportunity.

Demonstrators will be used to positively to highlight the technology as a credible option for management of waste, bioenergy and soil/food security and de-risk the opportunity for potential investors. These include local SMEs in Ghana and Nigeria schools and colleges, community groups, waste management and related industries and policy makers, NGOs and government officials.